Birmingham City University and Malthouse Engineering Co Limited

To develop a methodology and processes to identify complimentary aquisition targets, based on quality and strategic fit, ultimately leading to diversification.